MAKAR

This project is designed to improve the measurement of carbon in our products. It will support our cradle to grave approach to embodied carbon; and improve our new product development and manufacturing efficiency. It will also inform the marketing of our products, helping to increase sales, especially in new geographical markets.